ISOBUS Implementation for Precision Farming

RDS is the only company in the UK specialising in developing electronics for the agricultural
machinery industry. The agricultural machinery industry is undergoing a technological
revolution. This being driven in part by an international standard ISO 11783, commonly
known as ISOBUS. The principle behind ISOBUs is to enable any suitably equipped
implement to be attached to any suitably equipped tractor, enabling the electronics on the
implement to be automatically recognised by the terminal on the tractor. As may be imagined
- it's not as simple as it may sound. The standard is still evolving and currently extends to 14
sections and over 900 pages. RDS has already invested considerable resources in developing
ISOBUS compatible hardware and software solutions. It now needs to extend it's activities to
other parts of this complex standard, notably:
Part 10: Task Controller.This part of ISO 11783 describes the task-controller applications
layer, which defines the requirements and services needed for communicating between the
task controller and electronic control units. The data format to communicate with the farmmanagement
computer, the calculations required for control and the message format sent to
the control function are defined in this part of ISO 11783.
Part 13: ISO 11783 as a whole specifies a serial data network for control and communications
on forestry or
agricultural tractors and mounted, semi-mounted, towed or self-propelled implements. Its
purpose is to standardize the method and format of transfer of data between sensors, actuators,
control elements and information storage and display units, whether mounted on, or part of,
the tractor or implement. This part of ISO 11783 describes the file server for use by a tractor
or self-propelled implement.